Non-linear model reduction for flexible structures

This studentship will answer the following question: can we use a model reduction strategy when dealing with the non-linear dynamics of a high aspect ratio wing structure in experimental conditions? The research will resort to recently developed techniques in non-linear dynamics, based on spectral-submanifolds and non-linear normal modes to represent the non-linear dynamic behaviour of a structure with a reduced non-linear model with few degrees of freedom (less than ten) that could be easily numerically integrated in a simulation environment.